Delivering a partnership between 'net neutral load' trike trailers and traditional delivery vehicles

The project partners will develop then test a scaleable, multi-modal freight delivery system enabling a

transformation in parcel delivery for congested urban areas.

Based on a powered trike trailer and unique control software, we will develop a system that optimises the use

of our product with existing vans to deliver a holistic approach to last mile deliveries combining the best of van

and emerging cycle logistics solutions.

Potential savings to an operator include increased parcel drop rates, reduced labour costs, reduced millage

travelled and the use of electric vehicles improving the health of the city and reducing carbon and energy

consumption.